A rapid prototyping device for expression of membrane proteins

In this project we will adapt eProtein, the rapid protein prototyper, to express membrane proteins, meeting the high demand across the engineering biology landscape. Current methods pose a major R&D bottleneck due to slow, costly processes, but Nuclera's eProtein innovation offers a fast, automated, and in-house solution, reducing timelines and costs for protein expression.

We'll enhance eProtein by incorporating advanced techniques to obtain stable membrane proteins. Additionally, we're developing an AI tool for designing and confirming structurally sound membrane proteins in silico, enabling rapid production with eProtein. Leading academics will collaborate with us to identify high impact membrane protein case studies and then validate the technology through publications and presentations.

This project represent a critical contribution to the growth of the UK's engineering biology ecosystem by democratizing protein accessibility and fostering innovation.